Pod morph

Pod Morph is a solution to a missing link in the blossoming podcast creation market: how to reshape that content into multiple forms ready to publish on a seemingly endless array of platforms. Pod Morph automates that process, selecting the best clips and generating audio shorts, video and text content ready to publish on TikTok, LinkedIn, Substack and more. Uniquely, it will harness generative AI to create video from text content which is genuinely relevant and accurate. It will also be an indispensable tool for the big publishers, allowing the likes of BBC Sounds and Amazon's Audible to get the best value and exposure for their content.